Energy Accelerator for Non-Domestic Buildings - Extension

Our project, the Energy Accelerator for Non-Domestic Buildings, will accelerate the deployment of net-zero innovations that enable existing and new commercial and public sector buildings to decarbonise rapidly, connecting innovators, innovative products and end-users, and removing barriers:

* Supporting development costs for innovators
* Reducing risks of early adoption for end users

Our project will support the development, testing, and deployment of energy efficiency, decarbonisation of heat, and renewable energy solutions in Greater Manchester (GM), attracting more innovative businesses to grow here.

Project solutions that will be tested and deployed include (but not limited to):

* building fabric solutions to improve building energy efficiency,
* smart digital energy management software systems to reduce building energy use
* electric heating solutions to reduce the use of gas heating systems
* renewable energy solutions to increase clean energy generation and use Over reliance on fossil fuels for energy generation and heating is a major contributor to climate change, is economically, socially, and environmentally unsustainable, and is now exacerbating a cost-of-living crisis.

To reduce the impacts of climate change, and the cost-of-living crisis, to make energy fairer for all, we need to make better use of energy (energy efficiency), making it more resilient, more sustainable (cleaner and greener) and more affordable.

From residential to commercial buildings, the UK's built environment is responsible for 25% of the UK's greenhouse gas emissions. The Environmental Audit Committee (EAC) warns that to date there has been a lack of Government impetus or policy levers to assess and reduce these emissions (UK Government May 2022).

The Energy Innovation Agency (The Agency), a unique partnership between the public, private and academic sectors in Greater Manchester (GM), is tasked with accelerating carbon emission reductions in GM and transitioning the city-region to a carbon-neutral economy by 2038\.

The Agency is supporting energy innovators with innovative low-carbon (LC) products in GM, to scale their solutions and businesses in GM by connecting them with end-users and increase the deployment of LC solutions.

We have four focus areas, aligned to GM 5-year Environment Plan

* The decarbonisation of heat
* Energy generation and storage
* Low-carbon transport
* Energy diversity and flexibility Our innovation validation and scale-up service, offers innovators access to our wide-ranging business and partner support network providing a comprehensive innovator journey to commercialisation and deployment, to overcome existing barriers to growth or market. Our project extends the impact of our service enabling more innovative businesses to invest and scale in GM.